Explicit methods for algebraic automorphic forms

The Langlands Programme is one of the most ambitious research programmes in modern mathematics. The programme is a vast web of conjectures which connect analysis, algebraic geometry, representation theory and number theory. At the heart of this programme are automorphic forms (analytic objects) and Galois representations (geometric objects). The two sets are related by a series of conjectures whose level of precision varies according to our understanding. The programme warrant our attention as it has far reaching consequences.

This project will develop explicit methods for algebraic automorphic forms. By providing concrete examples of automorphic to work with, it will help improve our understanding of many of conjectures in this field. The PI is particularly interested in the mod p Langlands, as he has had some success in this case with the group GL(2).

Potential impact
Automorphic forms are arguably some of the most abstract objects in modern mathematics, and studying them by explicit methods is a nascent subject, except for classical modular forms. As explained in Part I of Previous Research and Track Record, the PI was the first person to develop practical algorithms for Hilbert modular forms. Although many of the current algorithms are efficient enough for academic purpose, there are still several major obstacles to overcome before they can leave that sphere. For that reason, the PI doesn't foresee any immediate non-academic benefit of this project. However he remains confident that this will change in the medium or long term.

For further details and explanations, please see the Pathways to Impact.